Integer partitions with arithmetic multiplicities

The aim of this project is to extend the results of the paper "Partitions with multiplicities associated with divisor functions" and to study other partitions with multiplicities associated to further important arithmetic functions.